New methodologies towards in-patient MRI imaging of protontherapy beams

The PGR will test and employ MRI systems appropriate for use in environment of protontherapy beams. The main aim of the project is to provide proof-of-principle setup for a new methodology to image the therapeutic proton beam in-patient, co-located with detailed anatomical information.